Observational consequences of modified gravity

It is now understood that the present expansion of the universe is accelerating, indicating an unexpected reversal of the gravitational force law on very large scales. This phenomenon has been confirmed by multiple experiments, but the microphysics underlying it is not understood. In this project the student will develop analytic and semianalytic frameworks to compare models of modified gravity to observations -- including measurements of galaxy densities and velocities, and weak lensing magnification and shear. Suitable frameworks include, among others, the effective field theory of large-scale structure and parametrized post-Friedmann description. A secure understanding of the utility and applicability of these frameworks will inform our interpretation of data from the ESA Euclid satellite and other large-scale surveys.